The connection between energetic feedback in low-mass galaxies and the enrichment of the intergalactic medium.

The goal of this project is to analyse the effect of active galactic nucleus (AGN) and supernova feedback mechanisms in the ejection of metals from lambda CDM halos. Specifically, dwarf galaxies will be investigated as it has been suggested that they ought to be responsible for the bulk of metals present in the intergalactic medium. Modern hydrodynamical cosmology simulations with high mass resolutions will be used to investigate this with a view to replicating the expected distribution of metals.